Addressing the Educational Needs of the Community Pharmacy Technician Workforce in Wales to Optimise Medicines Use in Society

To explore the impact of professional education on the development of a scope of practice for community pharmacy technicians and propose a logic model to inform future education of the pharmacy technician workforce.